Visual Monitoring of Broiler Behaviour, Health and Welfare using Artificial Intelligent Image Machine Learning

This project will improve our knowledge of intensively raised broiler chicken behaviours in relation to modern management techniques allowing for improved health, welfare and performance. 24/7 monitoring of poultry environments with quantified visual observations aim to record which behaviours are being displayed by ratio at specified times and known conditions. This potentially enables early disease detection reducing mortality, suffering and antimicrobial use. V7 labs, working with H&S and RVC aim to develop a cost-effective camera solution to monitor broiler chicken behaviour. The trials will be hosted on H&S managed farms with RVC observing selected behaviours.